Development of Novel Particles for Chemical Looping Processes, including Direct Combustion of Biomass via Oxygen Uncoupling

Chemical-looping combustion (CLC) is an innovative process for the combustion of fuels with in situ CO2 separation. In contrast to other carbon capture technologies, the large energy or cost penalties caused by gas separation are avoided since CO2 separation is intrinsic to the process. The development of a scalable production method for cost-effective, durable oxygen carriers is essential for the future ommercialisation of the CLC technology.

The oxygen carrier particles will be tested in novel reactors. The rate of oxygen release and uptake will be performed using two different reactors and the kinetics of reactions involved will be characterisation.